Adventurous play in1 schools as a mechanism for reducing risk for childhood anxiety.

When children play in an adventurous way, climbing trees, riding their bikes fast downhill, jumping from rocks, they experience feelings of fear and excitement, thrill and adrenaline. Being able to experiment with these feelings by taking some age-appropriate risks in their play helps children to learn about fear, uncertainty, risk-judgement and coping. This learning may later help to protect children from becoming overwhelmed by anxiety when they are faced with a situation that is scary or uncertain.

Unfortunately, many children today do not have the same opportunities to play in an adventurous way that children did in the past. Over the past few decades there has been a decline in the amount of time children spend playing outdoors, where adventurous play most often takes place. There are many reasons for this decline but one important reason is the increased emphasis on keeping children safe from physical harm. Of course, we all want to keep our children safe but there is concern that we may be keeping children too safe. By overly protecting children from physical harm we may increase their risk for emotional problems by denying them to opportunities to learn through adventurous play.

Problems with anxiety during childhood are very common. Almost all children experience periods of fear and anxiety during childhood and these often pass quickly without causing too much concern. However, some children feel so anxious that they cannot do some of the things they would like to do. The research planned will explore whether we may be able to decrease the likelihood of children experiences problematic anxiety by increasing their adventurous play in school.

This research is important because it may help us to design ways of increasing adventurous play and decreasing the chances of children having long-term problems with anxiety. To ensure that the research benefits society, the work is being planned and conducted together with organisations who affect play policy such as the Play Safety Forum, and those and who design children's play spaces, such as HAGS, as well as psychologists, parents and school staff. The research has the potential to dramatically affect the way that schools approach children's play and to significantly decrease anxiety problems as a consequence. This would improve the quality of life of the children across the UK and decrease the substantial societal costs associated with long-term mental health problems.

Potential impact
Play is important for both children's physical health and emotional well-being. Adventurous play, where children are given space to take risks in their play, to explore fear, uncertainty and excitement, may decrease children's anxiety symptoms and anxiety risk (Sanseter & Kennair, 2011) but no empirical research has been conducted to examine this. The proposed program of research addresses this novel research question. In doing so the work has the potential to affect policy, practice and industry.

Anxiety is the most common emotional problem affecting primary school-aged children in the UK (Ford et al., 2003). Anxiety problems during childhood place a significant financial burden on society, with the societal cost of families with a clinically anxious child estimated to be 21 times higher than for families from the general population (Bodden et al., 2008). Furthermore, child anxiety is linked to long-term mental health problems, academic underperformance and substance abuse. The proposed project will provide outputs that directly inform how schools can affect children's play in a way that may help to decrease the proportion of children who develop clinically significant anxiety problems. This will significantly improve the quality of life of the children affected and their parents. Decreasing the number of children with anxiety problems will also decrease the burden that mental health problems place on teachers, clinical psychologists and society.

This impact will be realised through:

- influencing school policies to reduce the emphasis on risk-aversion and increase the emphasis on adventurous play and appropriate risk-taking.
- the increased use of programmes designed to increase children's adventurous play in schools.
- investment in school playground design to support opportunities for adventurous play when children are at school.
- changes to education policy to include opportunity for adventurous play as a priority for schools.
- investment in and increased provision of children's public play spaces and informed design of playgrounds to maximise opportunities for adventurous play.
- changes to national play policies (e.g. Play Wales) and government policy to highlight the benefits of allowing children to take some risks in their play and the potential costs of surplus safety, for children's mental health.

Another important potential impact is on the play sector, as follows:

Project collaborators, partners and other organisations who design and build children's play spaces will benefit from:
- having empirical research to inform the development of novel play space design
- increased demand for improvements to play spaces
- access to data on national trends in outdoor play in order to identify where there is a need for more, or better, playgrounds.
- having research that they can use in marketing campaigns

Play organisations and groups such as the Play Safety Forum who advise government and policy makers will benefit because:
- the research can be used to support their position that a balance between safety and healthy risk taking in children's play is essential.
- the findings can be used to inform their policies as well as the policy guidance they provide.

The specific activities that will be undertaken to achieve this impact are described in the Pathways to Impact attachment.

Bodden, D.H.M., et al. (2008). Societal burden of clinically anxious youth referred for treatment: A cost-of-illness study. Journal of Abnormal
Child Psychology, 36, 487-497.
Ford, T., et al., (2003). The British child and adolescent mental health survey 1999: The prevalence of DSM-IV disorders. Journal of the American Academy of Child & Adolescent Psychiatry, 42, 1203-1211.
Sandseter, E. B. H., & Kennair, L. E. O. (2011). Children's risky play from an evolutionary perspective:The anti-phobic effects of thrilling experiences. Evolutionary psychology, 9(2), 257-284.